University of Bristol and Hello Bio Limited KTP 23_24 R1

To develop new processes to manufacture novel, conjugated-immunochemical products for life science researchers to improve fundamental research into cancer, cell biology and immunology.